Global shocks and trade rewiring: mapping firm-level supply chain adaptation through smart shipment data

Understanding how firms build resilience to global trade shocks is essential to safeguarding the UK’s competitiveness and economic security. Yet current evidence is limited by the static, aggregated, and retrospective nature of official data, leaving policymakers with little visibility into how firms actually respond when disruption strikes.
This project leverages smart data—real-time, digitally generated firm-to-firm shipment records from the Panjiva Country Trade Dataset—to generate new, granular insights into supply chain adaptation. These data offer a dynamic view of firm behaviour, capturing switching of suppliers, market withdrawal, diversification, and re-routing patterns at weekly and monthly frequencies. Such high-resolution visibility into behavioural change is unprecedented in trade research and policy analysis.
To deepen the analysis, I will link this trade data with Orbis firm-level information on UK-relevant firms’ financial characteristics, ownership, and global operations. This will enable the identification of different resilience profiles, exposing which types of firms are more or less vulnerable, and why.
The project will deliver a policy-facing resilience toolkit—including interactive dashboards, early warning metrics, and typologies of adaptation—co-designed with UK policymakers and trade bodies. It directly contributes to the Smart Data Research UK theme by demonstrating how transactional data can inform targeted, timely, and effective trade policy interventions.